FANDANGO (FAN Design And iNtegrity, GO)

FANDANGO (FAN Design And iNtegrity, GO) will deliver the flight worthy UltraFan fan system for demonstration of the most arduous test conditions met by an in-service gas turbine. Utilising learning from the first iteration design cycle and current research programmes, the project will deliver an optimised system, progressing the technology towards TRL5. Manufacturing processes will push boundaries to reduce leadtime on novel composite components and world-leading research will be conducted into novel predictive capabilities relating to fan system performance under off-design conditions. UltraFan technologies facilitate competitive aero engines from Rolls-Royce for future aircraft.